PrecisionAMS

The Precision-AMS a high-position accuracy GNSS system similar to the current two systems on the market, however reduces the cost of manufacturing and development by replacing many of the expensive hardware-based processes of the other systems with a "software-centric" solution that both replaces and enhances the hardware functions of the competition's systems. The Precision-AMS will also boast other features that are not available to other systems, primarily;- Complete Real-Time Data Analysis (competition's systems only provide partial real-time analysis)- Greater portability (due to no need of an expensive and immobile base station)- Real-Time Power Output: How much power each player or athlete is producing, power being arguably the most important performance variable for any athlete.- Predictive Analytics: Powered by Sports Data Hub's OpenSDH "Predictive Modelling" software, this will give users the ability to use all data collected by the Sports Science Team (along with the data collected by the Precision-AMS), to predict the liklihood of future performance changes and potential liklihood of injury. This is the overall objective of all sports sciencedepartments at all professional sports clubs, so to have the first and only GNSS system capable of such analytics is a very strong USP of the Precision-AMS.